University of Sunderland And Harold Jobson and Partners Limited

To develop and embed sophisticated pharmaceutical formulation methods leading to the commercialisation of a suite of new animal health products.